Extended reality for enhanced upper limb recovery after stroke

Objectives:
1. Determine the level of evidence supporting the use of extended reality (XR) tools for post-stroke upper
limb rehabilitation through systematic review.
2. Classify discrete categories of abnormal post-stroke upper limb movement using 2D and 3D kinematics
(diagnostics).
3. Establish feasibility and priorities for XR based upper limb rehabilitation through interdisciplinary
workshops.
4. Design and implement a proof-of-concept spatially embedded XR system that uses machine learning
(ML) to classify post-stroke upper limb movement patterns and appropriately adapt training requirements
to ensure that high quality, challenging, engaging movement practice is delivered.
Immersive XR gaming systems will only help to promote upper limb recovery if they can measure and
classify impairments of movement (and how they are changing over time) while tailoring treatment
dynamically by encouraging specific therapeutically beneficial behaviours (i.e., encouraging more normal
movements and discouraging compensatory movements). An immersive setup would include motion
tracking and capture technologies to allow the recording and measurement of movement data for the
purpose of 'diagnostics' (accurately classifying the pattern of upper limb movement) as the basis for
adaptative game mechanics. Here, XR as immersive technology combined with machine learning (ML)
would integrate affordances and capacities offered by the physical environment, which conventional VR
setups do not. Combining XR and ML will provide more sophisticated and grounded immersion and
improved learning and reinforcement.
Thus, by combining XR with ML for diagnostics, and introducing online analysis and learning, insights can
be dynamically fed back into the system, to permit fluid adaptation of simulations thereby enhancing
individual treatment efficacy.